How do human gut symbionts adapt to changes in nutritional environment ?

This PhD studentship provides an exciting opportunity for the successful candidate to address fundamental questions on how microbes adapt to the gut.

The human body harbours a diverse and dense population of commensal bacteria which exert key functions in terms of human health. Ruminococcus gnavus is a prevalent member of the gut microbiota in both infants and adults and has been associated with an increasing number of diseases from inflammatory bowel diseases to brain disorders. There is therefore great interest in understanding its mechanisms of adaptation to the gut. In this PhD project, the student will use in vitro and in vivo approaches to investigate metabolic pathways implicated in R. gnavus adaptation to dynamic environmental and nutritional conditions.

The PhD student will join a large and dynamic multidisciplinary team at the Quadram Institute Bioscience and receive mentoring and training in relevant experimental models and state-of-the art analytical tools. Through this PhD studentship, the student will acquire expertise in molecular microbiology, biochemistry, glycobiology, analytical and in vivo skills.
The student will benefit from the established network of international collaborations of the host Labs in this research area. Training will embrace research practice and theory, management, communication (to scientific and lay audiences), intellectual property, teamwork and technical writing. The student will present his/her work to internal seminars and to relevant microbiology international meetings. The student will be encouraged to participate into outreach activities and innovative competitions.